Western Isles Consolidated V2G and RE Study

This study will assess the potential for islands to decarbonise their power and transport markets. The ultimate aim is to deploy V2G technology to make the islands totally self-sufficient for energy and maximise the export of zero carbon power through the interconnector to the mainland. The principal output of the project will be an optimised business model in support of a new business which combines energy and transport in a single product to customers at an attractive price. Subsidiary output includes software capable of signalling to connected EVs to charge or discharge in different scenarios.